Development, Field-Testing and Piloting of a refractory postpartum haemorrhage management package: the PPH ReAct (PPH Refractory Action) study

Every six minutes a mother dies from excessive bleeding after childbirth in low-resource countries, in the prime of her life and often leaving behind a young family. When a mother dies in childbirth, her infant has less than a 20% chance of surviving past the first month. Excessive bleeding after childbirth, or postpartum haemorrhage (PPH), is the commonest reason why mothers die worldwide. Effective treatment can stop bleeding in most women. However, those who continue to bleed despite 'first response' treatment are thought to have refractory PPH and are the women who die or suffer major complications. We have developed a provisional management package for these women, called the 'PPH ReAct' package. We wish to refine this management package, develop an implementation strategy for this, field-test these and finally pilot the approach in 5 health facilities in Kenya.
The WHO published "Recommendations for the Prevention and Treatment of Postpartum Hemorrhage" in 2012 to provide evidence-informed recommendations for managing PPH. However, adherence to these recommendations is currently limited by a number of challenges.
Challenges and proposed solutions
1) Many women continue to bleed despite 'first response' management of PPH --> Solution: A refractory PPH treatment package
2) Delayed or inconsistent use of treatments for refractory PPH management --> Solution: A refractory PPH management (the PPH ReAct) package that uses simplified approaches and a checklist to ensure consistent and timely assessments and treatments.
3) Many care providers and organisations struggle to provide effective care for women with refractory PPH, despite treatments being available --> Solution: Deeper understanding of challenges, and a strategy for changing behaviours of healthcare professionals and organisations using behavioural science frameworks.
4) Lack of evidence and confidence that the proposed approach can improve usage of effective treatments for treatment of refractory PPH --> Solution: A study for the refractory PPH treatment package to ensure an increase usage of life-saving treatment by the healthcare professionals and organisations. This study could generate the necessary evidence that will give healthcare practitioners and policy makers the confidence to implement and scale-up the programme.
5) Limited scale-up and coverage --> Solution: Engagement of strong partners: World Health Organisation, Jhpiego, Behavioural Scientists, Health Ministries and Concept Foundation
Our aim is to develop, refine and evaluate an effective approach to managing refractory PPH. Despite concentrated efforts, PPH remains the leading cause why mothers die or suffer major complications during childbirth. Most women with PPH respond to initial treatments. However, a substantial number of women do not, and these are the women who suffer die or suffer major complications. There is an unmet need to define the optimal approach for managing refractory PPH. Furthermore, a management approach could achieve its intended goals only if it is widely accepted and used in everyday practice; thus a meaningful strategy for implementing this approach is necessary. We therefore propose the development, refinement and piloting of a refractory PPH management package and implementation strategy.

Technical abstract
Every six minutes a mother dies from postpartum haemorrhage (PPH) in low-resource countries, in the prime of her life and often leaving behind a young family. When a mother dies in childbirth, her infant has less than a 20% chance of surviving past the first month. PPH is the commonest reason maternal deaths worldwide. Effective first-line treatment can stop bleeding in most women diagnosed with PPH. However, those who continue to bleed despite first-line treatment are the women who suffer major morbidity and mortality. We have developed a provisional management package for refractory PPH, called the 'PPH ReAct' package. We wish to refine this management package, develop an implementation strategy for this, field-test these and finally pilot the approach in 5 health facilities in Kenya.

Our objectives are:

Objective 1: Refine the 'ReAct' refractory PPH management package through evidence synthesis, stakeholder engagement, and expert technical consultations.

Objective 2: Develop an implementation strategy for refractory PPH management, through mixed-methods research, and a consensus-building co-design workshop.

Objective 3: Field-test the refractory PPH management package and the implementation strategy in two health facilities in Kenya, through qualitative and quantitative methods.

Objective 4: Pilot the refractory PPH management package and implementation strategy from objective 3 in five health facilities in Kenya, to evaluate its effects on process outcomes, as well as explore the feasibility of conducting a large scale implementation trial.

Potential impact
1. Impacts on health and wellbeing of mothers
Every year about 14 million women around the world suffer from PPH. An estimated 303,000 women died during childbirth in 2015 with PPH accounting for up to a third of all these deaths. Maternal deaths remain excessively high in resource poor countries because many women do not receive timely treatment. Most women with PPH respond to first line treatments. However, a substantial number of women do not, and these are the women who suffer morbidity and mortality. There is an unmet need to define the optimal approach for managing refractory PPH. Our aim is to develop, refine and evaluate an effective approach to managing refractory PPH. Furthermore, a management approach could achieve its intended goals only if it is widely accepted and used in everyday practice; thus a meaningful implementation strategy is necessary. We therefore propose the development, refinement and piloting of a refractory PPH management package and implementation strategy.
2. Impact on public policy, law and services
We are working closely together with policy makers and are linked with in-country Ministries of Health so we can advise about the implementation of the emerging evidence on the effectiveness of the proposed approach.
3. Impact on social welfare
Women who are poor, least educated, and who reside in rural areas have lower health intervention coverage and worse health outcomes than more advantaged women. Reducing childbirth complications and maternal deaths related to PPH by using a more effective treatment approach could have a positive impact on health equity and improve outcomes among disadvantaged.
4. Impacts on practitioners and professional services
A key ongoing impact of this work has been its use by charities and professional societies such as Jhpiego, Concept Foundation and Ammalife, which have been very quick to recognise the potential of such an approach. These groups could lead the campaign for its routine use in LMIC.
5. Impacts on commerce and the economy
A successful approach for treating women with refractory PPH could have an impact on the budgets of the target health facilities as most women could be saved from bleeding and avoid birth complications. Most women would require simple timely and effective treatments and could avoid invasive and expensive interventions.
6. Impact to in-country academic institutions
Capacity building within the recruiting countries is an important part of this research trial. We will ensure there is effective mentorship, professional development opportunities and training to support and develop academic staff. Specific capacity building funds have also been included for University of Nairobi and they will work closely with the Birmingham Clinical Trials Unit to enhance their organisation. We anticipate this positive legacy should last well beyond the duration of the study.